Political hallucinations - AI, political imagination and perceptions of realities in Israel/Palestine

The research examines AI-generated images that reflect, represent, and comment on the political reality in Israel/Palestine following 7 October 2023. It investigates both the technology and the ideology that constructed these images, drawing on Andre Brock's Critical Technocultural Discourse Analysis (CTDA) methodology. In other words, the research studies AI image generation platforms, analysing their interface and text-to-image generation models. Concurrently, it reviews Zionist ideals, aesthetics, and fantasies. The CTDA investigation traces the origins of post-7 October AI imagery but ultimately frames it as a distinct and emerging phenomenon. I argue that these images constitute the visual components of a new and deadly political language, which I term Political Hallucinations - a fusion of ideological fantasies and Generative AI's inherent tendency to hallucinate. As a novel phenomenon, Political Hallucinations cannot be fully understood through pre-existing methodologies alone. I propose that new analytical tools are necessary to comprehend their appeal, messaging, impact, and potential dismantling. To address this, my research aims to start developing such tools by first asking how computer-based intelligence affects the political imagination of Israel/Palestine. I will then test whether such intelligence is destined to magnify societies' darkest desires, locking us into accelerated loops of trauma and violence. Or could these technologies somehow break free of such ideological prisons and expand political imaginations that point towards different futurities? To this end, I will employ a creative research methodology that captures the sensory and emotional dimensions of Political Hallucinations. I intend to conduct creative workshops integrating world-building and storytelling techniques to explore the different qualities assigned to AI or non-human, machine-based intelligence. Building on the workshops' outcomes, I will continue to produce an artwork that serves as a sort of translator of Political Hallucinations. This artwork will be presented either as an illustrated publication or an exhibition.